Cyber Essentials Plus - October 2015

Independent external assessment of IT security framework and systems and their ability to withstand internal and external cyber threats, the mitigation of business risk, and improvements to existing controls so that online business continuity and growth may be established.